AI-Based Virtual Reality Health and Safety Training Development for Offshore Construction (SafeSite2)

SafeSite2 is a pioneering project designed to significantly enhance safety training within the offshore construction industry through a cutting-edge AI-driven Virtual Reality (VR) platform. This initiative responds to the UK government's ambitious target to increase offshore wind capacity to 40GW by 2030, highlighting a critical need for improved safety measures in this rapidly expanding sector. The project builds on the foundations laid by the successful SafeSite project, innovating further to meet the unique and complex challenges faced by workers in offshore environments.

SafeSite2 integrates advanced artificial intelligence with immersive virtual reality technology to create highly realistic and dynamic training scenarios. These scenarios are meticulously designed to simulate high-risk situations that are otherwise impossible or impractical to replicate in real-world training environments. For instance, trainees can experience and react to severe weather conditions, emergency operations, or equipment failures in a controlled, safe setting, which significantly enhances both the safety and the quality of the training.

A key innovation of SafeSite2 is the personalised training experience it offers through AI. The platform analyses each trainee's performance and adapts the training environment in real-time, tailoring scenarios to individual learning needs and speeds. This approach not only ensures a higher retention of safety protocols but also makes the training process more engaging and effective.

Moreover, SafeSite2 incorporates real-time analytics to provide instant feedback to both trainees and trainers. This immediate evaluation helps quickly identify areas for improvement and ensures all training is in line with current industry standards and best practices, including those set by the Health and Safety Executive and the Global Wind Organisation.

SafeSite2 promises to enhance health and safety training by providing a scalable, repeatable, and highly effective training solution that addresses the critical market need for enhanced safety in the offshore construction sector. This project is expected to significantly reduce accident rates and fatalities, demonstrating our commitment to improving worker safety through innovation.

Integrating SafeSite2 with existing product lines will complement and enhance current safety training offerings, making it a valuable addition to any safety training program. By delivering state-of-the-art training technology, SafeSite2 aims to set new standards in training efficacy and establish itself as a leader in the field of AI-driven safety training technologies.